An inverstigation into the dynamics and variability of the North Atlantic Subpolar Gyre

During HT17 the students will present their proposals. This area will be updated in term 3 when the students commence their projects.